High-performance LFP cathode active material (HiCAM)

The HiCAM project is a cutting-edge initiative proposed to scale up and demonstrate high-performance, low-cost lithium manganese iron phosphate (L(M)FP) battery materials and cells. This includes development of first of a kind L(M)FP cathode which offers rich manganese composition (up to 80%). This ambitious goal will be achieved by integrating improved L(M)FP materials, developed by Integral Power, into battery cell prototypes. These prototypes will be rigorously tested and evaluated by Cranfield University as well as potential customers to accelerate commercialisation.

The advanced L(M)FP material benefit from manganese composition improvement, coating enhancement as well as by-product recycled materials. This unlocks a significant leap beyond current industry standards and boasts superior features such as a 10% increase in energy density compared to conventional LFP cathodes at a competitive price.

HiCAM's target customers include EV gigafactories and cell manufacturers seeking reliable, high-performance L(M)FP materials to enhance their existing cells at a competitive price point.

Value Propositions for end users and Stakeholders include:

* >10% Boost in Energy Density: Providing improved performance compared to traditional LFP cathodes.
* ~30% Lower Cost: Delivering either ~30% more capacity or significantly reduced costs.
* 20% Reduction in Weight and Material Consumption: Enabling more efficient and sustainable designs for cell/packs.
* Enhanced Safety and Reliability: Nickel and cobalt free cathodes
* Secured Supply Chains: Offering dependable sourcing options for critical battery components.

A Collaborative Consortium:

The project is supported by a robust consortium comprising experts with diverse skills and experience. This collective effort is focused on advancing the technology and bringing it to market, resulting in significant benefits for end-users, suppliers, and the environment.

The anticipated outcomes include:

* First of a kind, next-generation L(M)FP battery cell with rich manganese composition.
* Strategic alignment with business goals and scientific advancements.
* Contributions to the development of L(M)FP cathode pilot plant.
* Accelerated commercialisation and operational growth.
* Strengthening of competitive positioning within the EV battery market in the UK/EU.
* Customer feedback and evaluation, resulting in optimised battery cathode products.

Broader Impact:

The HiCAM project is set to pave the way for a joint business venture among UK partners, focusing on the production and deployment of environmentally friendly and cost-effective L(M)FP battery materials and cells. This effort will directly support climate change mitigation, enhance supply chain security, create jobs, and drive economic growth. Moreover, it aligns with the UK Government’s net-zero carbon emissions target for 2050, contributing to a sustainable and prosperous future.